Staffordshire University and RGL Electronics Limited

To develop a novel access control device, which will combine a numeric keypad and RFID tag reader.
It will mot require connection but will have intelligent features to enable simple programming of multiple devices.